Development of combined bio- and chemo-catalytic cascades for the preparation active pharmaceutical ingredients (APIs)

This project will source natural enzymes from metabolic pathways and where necessary, evolve them to expand their substrate scope. We will combine these biocatalysts with compatible chemo-catalysts to expand the synthetic utility of the optimised route. This project will provide training in modern biocatalyst methodology and analysis (recombinant DNA technology, enzyme characterisation and engineering). We will aim to collaborate with experts in x-ray crystallography to guide engineering/evolution of target enzymes. Moreover, the Campopiano labs have built an extensive network of links with industrial biocatalysis teams and there will be an opportunity to expand our collaborations with them